Sacrifice 4 Charity

Sacrifice 4 Charity is an innovative new way to donate to your chosen charity.
Every time a customer does something good, like not smoking, not buying a cup of coffee, or not buying a magazine, they go on to the Sacrifice 4 Charity (S4C) App and press a button (a smoking button, or coffee button, or takeaway button etc.) and money is credited via PayPal into to the charity’s bank account.

The donor wil have given up a bad habit and turned it into a good habit. giving him the feel good factor.

At the time of donation the customer has the option to take a photo to share on social media thus promoting the charity.

In addition, the user can create sponsorship events on the App and their friends and family sponsor them through the App. No more paper forms and bags full of coins. It is all automated including Gift Aid reporting to the HMRC.

It can be shared on social media to create viral philanthropy. It is therefore making the S4C App a game and making it addictive with healthy rivalry between family and friends.

It will be white labelled meaning that the charity will brand the App, manage their customers, market it and control the financials.